Menstrual Change and Gambling: A Hybrid Review

Just under half (44%) of women in the UK participate in some form of gambling and this number has consistently risen since 2021. Part of this trend is likely due to the increased availability of online gambling platforms, and it has been found that women with online gambling accounts play more often, for longer and spend more money than men in this context (Gambling Commission, 2022). However, gambling behaviours in women remain under-researched and theory and approaches to
prevention, harm reduction and treatment are predominantly based on androcentric knowledge bases which largely exclude female experiences. Most notably this includes the impact of menstrual-related change (hormonally, behaviourally and psychologically). Almost all female gamblers will experience menstrual change;
predominantly related to their monthly cycle, but also potentially pregnancy and postpartum related pause and recommencement, hormone-affecting
medications (contraceptive and non-contraceptive) and perimenopause/menopause.
There is currently no single review that brings together strands of
research and experiences looking at the impact of menstrual change on gambling behaviours, and which explores the potential significance of key hormonal changes and psychosocial impacts related to or separate from these. This project aims to summarise existing knowledge around the impact of menstrual changes (biological and psychosocial) on gambling and gambling-related behaviours. The work will be conducted by a multidisciplinary team of researchers, practitioners and experts with lived experience. Covering peer-reviewed research and wider literatures this hybrid review will address the following key research questions:
1. What is the nature and strength of the association between menstrual change (including menstrual cycle, pregnancy/postpartum,
perimenopause/menopause) and gambling and gambling-related behaviours (including initiation, maintenance, risk-taking, progression, pauses and
recommencement and treatment outcomes)?
2. Which kinds of menstrual change are associated with greatest vulnerability, and which psychosocial factors (e.g. risk-taking, impulsivity) further
contribute to problems?
3. What aspects of hormonal effects (e.g. oestrogen and progesterone) are most pertinent in terms of gambling impact, and how can these best be
understood in concert with psychological changes, personality factors and experiences?
4. To what degree (if at all) has menstrual change been factored into gambling treatment approaches, education and policy?
5. What conceptual or theoretical frameworks are used to understand the impact of menstrual change on gambling and gambling-related behaviours?
Overall, this review will address a critical and under-researched area of menstrual change and gambling with real-world implications in improving and
targeting interventions. It will provide UKRI and the wider ecosystem with the evidence needed to prioritise funding, develop informed policy and educate
women (and others) in understanding how their menstrual cycle, pregnancy, perimenopause/menopause and hormone targeting medications might
affect gambling-related behaviours. It represents a necessary and feasible step towards understanding and preventing gambling harm and improving
treatment outcomes in individuals across a lifespan of menstrual change.